Women's experiences of online dating: examining men's intrusions in online dating contexts

The project aims to explore the ways in which gender hierarchies and inequalities manifest in online dating contexts. Specifically, by examining women's experiences and understanding of what feminist scholars interchangeably refer to as men's 'intrusions'. Within online dating, intrusions range from 'seemingly' flirtatious messages to rape threats and in-person violence. The project will explore the similarities and differences of intrusions across and within dating apps. Thus, allowing for consideration of the impact of specific app affordances and culture on intrusions. By utilising Gavey's (2018) 'cultural scaffolding of rape' as a conceptual framework the project examines how intrusions can be understood as a reflection of gendered sexuality that is skewed in ways that can accommodate intrusive and abusive behaviour as unremarkable or even normal.

A feminist participatory approach will be used to gain women's first-hand experiences of men's intrusions. Lived experiences will be captured via female only focus-groups with optional sessions provided for women to walkthrough their dating profile, activity and experiences using their phone as a reference point. The latter providing a novel narrated photovoice approach to the literature. Prior to this, a walkthrough of three common dating apps will be undertaken to establish a foundational corpus of data upon which can be built a more detailed analysis of the dating app's intended purpose, embedded cultural meanings and implied ideal users and uses.

Initial overarching research questions include:
How do women's experiences and understanding of intrusions compare across and within dating apps?
In what ways (if at all) do women feel that the affordances and culture of apps facilitate intrusions?
How do women negotiate safety within and across apps?
How do women experience intrusions on an emotional, physical and psychological level?